DECIPHer: Centre for the Development and Evaluation of Complex Interventions for Public Health Improvement

To develop effective interventions to improve population health requires an understanding of what works, for whom, under what circumstances and why? This necessitates the development of epidemiologically and social scientifically informed complex and multi-factorial interventions that are effective across settings and behaviours; the rigorous evaluation of complex interventions, often using pragmatic controlled trial designs with nested process evaluation and including natural experiments of new policy programmes and the use of routine data to develop and target interventions and to provide sources of data on contexts and long term outcomes for intervention studies. The centre for the Development and Evaluation of Complex Interventions for Public Health Improvement (DECIPHer) brings together a team of world class researchers with expertise in a wide variety of quantitative and qualitative evaluation methods and intervention technologies to address these issues. Building on a strong track record in working with partners from public health policy and practice, and in public involvement in research, we will develop, test, evaluate and then implement interventions that are effective in improving the health of the population across settings and behaviours and which address health inequalities, with a particular focus on children and young people.

DECIPHer's aims are to conduct research that:
1. will lead to measurable improvements in the health of children and young people
2. identifies policies and interventions that are readily adopted, implemented and maintained in the real world and are effective in improving health and reducing health inequalities.
We will also provide high quality training programmes to develop the skills and careers of public health researchers, and a focal point for collaboration with policy and practice.

For its second five-year period of funding, DECIPHer's core Centre resources will be focussed on developing a high quality cadre of early career researchers who, with a multidisciplinary team of senior scientists will take forward four research programmes:

The first will examine multiple risk behaviours in young people and their antecedents to develop complex interventions which address multiple risk behaviours and their causes.
The second will develop and conduct a programme of research on organisational approaches to promoting health in schools and other youth settings.
The third will focus on further development of methods to develop and evaluate complex interventions, with an emphasis on applying randomised trials and other high quality research designs to evaluating interventions in a way that produces rigorous evidence that is useful to public health decision makers.
The fourth programme is also methodological in nature, and is concerned with maximising the use of routine data from population surveys and other administrative sources to improve our understanding of the determinants of population health and facilitate the evaluation of interventions without the need for expensive collection of new data.

These four complementary programmes will provide a platform for multiple applied research projects, funded through additional competitive grant funding, which will be strategically co-ordinated within and across three broad priority areas relating to the health of children and young people: Tobacco, Alcohol, Drugs; Obesity, Physical activity, Diet; Mental health and wellbeing. DECIPHer will address health behaviour in its widest sense, encompassing individual risk and protective behaviour and the contexts and structures that improve, sustain or undermine health and well-being. Adopting a socio ecological approach, the focus will be on multiple behaviours and on the design and evaluation of interventions that take full account of the interdependencies between individual, social, family, community, organisational and policy factors.

Technical abstract
Multiple risk behaviours: Complex analyses of large scale longitudinal data sets including latent class analysis, with further analyses attempting to identify longitudinal relationships between multiple correlated determinants at multiple time points on the one hand, and multiple risk behaviours and their development over time on the other. Systematic reviews of the literature, including new methods which systematically identify and synthesise relevant social theory.

Health promoting settings: Transdisciplinary action research partnerships including: repeated measures data collection to inform needs assessment and strategy development, longitudinal evaluation and a data rich environment for system dynamics methods to be developed and applied to the modelling and adaptation of interventions; engagement of stakeholders to maximise ownership and maintenance of interventions; multilevel programmes, following a standard functional design based on evidence and theory, but optimised for local circumstance and need.

Complex intervention research: Mixed methods randomised trials of complex interventions. Further development will be in the analysis and dissemination of how to design and deliver such studies in the real world, contributing to methodological literature in policy trials and implementation science; developing the concept of realist trials; improving reporting and synthesis of complex trials; modelling of complex systems and relationships - agent-based modelling, social network analysis, and of long term cost-effectiveness.

Data linkage and natural experiments: Exploitation of data resources created through data linkage to facilitate natural experiments of population health interventions. This will include development and refinement of novel research designs, informed by engineering based systems science methods, to use repeated measures data to monitor, evaluate and improve interventions. We will further develop the Welsh Electronic Cohort for Children.

Potential impact
1. Who will benefit?
DECIPHer's aim is to conduct research that identifies policies and interventions that are readily adopted, implemented and maintained in the real world and are effective in improving health and reducing health inequalities. To achieve this DECIPHER's partnership approach, maximises the impact of its research through the active engagement of policy, practice and public partners throughout the process. Thus, impacts will accrue for academics with improved research methods for evaluating complex interventions and increases in policy relevant research, for policy makers and practitioners with the development of evidence based cost effective interventions through partnership working and ultimately, for the public, improvements to population health and reductions in health inequalities.

2. How will they benefit.
Impacts for academics: DECIPHer's leadership in developing innovative complex evaluation methods and processes to maximise high quality policy trials, natural experiments and data linkage to provide long term outcomes across multiple domains, will address calls for improvements in the evaluation of complex intervention and policy. DECIPher will continue to have a major impact on policy relevant research by developing knowledge and expertise in how to design and conduct evaluations that understand how interventions are implemented in real life. In this way, evaluations retrain both scientific rigour and high external validity. Involvement of policy and practice partners in all stages of intervention design, evaluation and translation will maximise policy and practice impacts. These issues are germane to many related and important areas of inquiry. For example, educational research in the UK can learn greatly from the schools based work that DECIPHer will conduct.

Impacts for policy makers and practitioners: DECIPHer's focus on multilevel processes and multi-level interventions will address policy/practice shortcomings in tackling priority health behaviours and addressing health inequalities. Important impacts will be the identification of sustainable cost effective interventions addressing multiple risk behaviours by understanding the extent to which risk behaviours occur together, identifying common underlying factors and intervention pathways, and assessing the potential impact of universal and targeted approaches. Such approaches have the potential, not only to improve population health, but also to reduce health inequalities. DECIPHer' s approach facilitates the development and evaluation of process based capacity building interventions to achieve sustainable whole system change. Important intermediate impacts will therefore focus on increases in policy, practice and public engagement in intervention development and implementation

Impacts for the public: There has been increased policy recognition of the need for early years' intervention to address determinants of health, social and economic outcomes into later life. There is also evidence to indicate that intervention in childhood can be very cost effective, yet it is not clear which strategies work best, for whom and under what circumstances. Although, attention has focussed on pre school and parenting interventions, schools and other youth settings have also been identified as important in influencing child behaviours, health and wellbeing. Therefore, DECIPHer's focus on children and young people, on multifactorial settings-based interventions and on interventions that may influence multiple risk behaviours not only remains highly scientifically and policy relevant, but in the long term has the potential to have significant effects on population health and reduce inequalities.